ERD-NIP: Epistemology of Religious Diversity: A Novel Islamic Perspective

ERD-NIP aims to establish a conceptually coherent and philosophically rigorous view that makes sense in a global, diverse society, by
defending cognitive and dispositional aspects of religious belief, and Islamic belief in particular, while emphasizing its compatibility
with epistemic and salvific inclusivism. ERD-NIP addresses the issue of what kind of religious epistemology would better ground the
rationality of religious belief. It aims to develop a tenable religious epistemology as a midway between theistic evidentialism and
reformed epistemology based on Thomas Reid's moderate foundationalism. However, the main breakthrough of ERD-NIP is to take
the discussions to an Islamic context by developing the Reidian alternative religious epistemology based on an Islamic perspective
and by offering an Islamic response to religious diversity on this epistemological ground in light of the following research questions:
What is the connection between reason, belief, and revelation in Islam in forming one's religious attitude and judging the truth of
Islamic beliefs? Which approaches to religious epistemology can be identified in the Islamic tradition as corresponding to
contemporary theories and to which extent do they fall short of grounding the rationality of religious belief? How can we develop a
new Islamic theory to ground rationality of religious belief in the most satisfying way? What kind of response can this new theory offer
to religious diversity as a midway between religious pluralism and exclusivism? How can this new Islamic theory accommodate
epistemic and salvific inclusivism without opposing the principle of logical contradiction? ERD-NIP aims to establish a rational Islamic
epistemological foundation to respond to religious diversity from an Islamically inclusivist perspective, by a thorough analysis of the
Islamic sources and bringing them into conversation with the conversation with the contemporary philosophy religion discussions.